Generating crowdsourced geospatial data to drive accessibility and inclusivity to improve services

The project will undertake industrial research into the viability and early development of a geospatially-centric software platform to capture relevant accessibility data that covers a range of disabilities directly from individual users as part of their daily lives.